Iconography of Change: currency and medals of Iran's Pahlavi regime

This project seeks to understand how Iran's Pahlavi regime (1925-1979) defined and projected its identity through analysis of the circulating official iconography on coins, banknotes and commemorative medals. It will study how the two Pahlavi shahs fused Persian history and culture with western-style iconography to forge a distinct vision for modern Iran, in the process creating a political and societal divide that took full force during the 1979 Islamic Revolution, persisting to the present. The project will contextualise this highly significant body of material within what was a transformational period for Iran economically, politically and culturally.

The British Museum's substantial and visually significant collection of coins, banknotes and medals from the Pahlavi period, will be the primary focus of this study.

Research questions include:

How did the iconography on Pahlavi currency and commemorative medals change and develop over time?
What were the messages and reasons behind the evolution of iconography on Pahlavi currency and commemorative medals, and how were they defined by the politics of the Pahlavi regime?
What were the external influences on the developing iconography? For example, the geopolitical situation in the Middle East and private business interests, including mints and security printers.